University of Portsmouth and Bounce Foods Limited

To develop innovative manufacturing capability to enable the production of current and future products in the UK. Allowing flexible manufacture and reduced importing.